Sustrate

This project seeks to develop a UK produced, renewable, sustainable, recyclable and biodegradable alternative growing media for intensive horticulture. This will give an agricultural by-product a new purpose, making better use of natural resources and displacing less environmentally friendly established products. Our product will be low energy, low water, low waste and novel in its approach.